Intellectual Life at Newcastle's Literary and Philosophical Society, 1793-1825

This project focuses on a major, unique primary resource that has so far been
largely overlooked: a body of archival material located in the collections of
Newcastle-upon-Tyne's Literary and Philosophical Society, dating from the years
immediately following the Society's foundation, 1793 to 1825. The aims of this
project are, firstly, to catalogue the fully material so that it may become an
accessible resource for scholars and other interested parties, and secondly, to
bring out the significance of this archive's contents to the intellectual culture and
heritage of Newcastle, and beyond.